PERFORM (Disruptive Textile Technology for Aerospace Applications)

The University of Sheffield’s Advanced Manufacturing Research Centre (AMRC) is requesting
funding from the Aerospace Technology Institute to purchase new state-of-the-art equipment for
the AMRC Composite Centre. This equipment will be used by the AMRC and industrial partners to
strengthen the UK’s competitive edge in world markets in composites and aerospace.
Composite materials are increasingly being used in aerospace to make aircraft lighter and more
environmentally-friendly and there are huge opportunities to adopt composites in many other
industries in order to reap economic and environmental benefits.
The research undertaken with this equipment is expected to bring down the cost of complex
composite components, making it easier for aerospace and other industries to adopt this lightweight
solution, and helping UK manufacturers to secure a larger share of the lucrative and rapidlyexpanding
aerospace and composite markets.